will explore how advances in generative networks and deep-learning approaches to inpainting can be combined to create virtual camera views

Generating virtual camera views using a Generative Query Network This project will explore how advances in Generative networks and deep-learning approaches to inpainting can be combined to create virtual camera views. A unified
generative deep learning framework for viewpoint interpolation and inpainting, should effectively blend the observed viewpoints and hallucinated information, to produce a virtual camera feed from otherwise impractical vantage points. The
developed technology is of interest as a potential extension to the capabilities of the Ed system currently being developed by BBC R&D (using AI techniques for automated content editing).